'Pécher par omission': Censorship, Gender, and Narrative Logic in the Late Nineteenth Century French Novel

My research focuses on the effect of censorship on the narrative logic of French novels in the second half of the
nineteenth century. Maxime du Camp wrote that authors could draw censors' attention 'par omission,' indicating a
complex narrative interaction between the 'said' and the 'unsaid,' which enables literary subversion. Communicating with
the reader by omissions requires an appeal to shared discourses that exist elsewhere, and which could endure beyond
the passing of the law on freedom of the press in 1881. I will compare newspapers and magazines, official government
texts, trial reports, and authors' correspondence and newspaper articles with novelistic discourse and its omissions. This
will illuminate how realist novelists censored themselves, how 'unsaidness' functioned in this cultural-historical context,
and how novelists integrated socio-political criticism into their novels by manipulating the mechanics of expression and
repression. My research asks: how did politically motivated 'unsaidness' foster the period's aesthetic fixation on female
sexual transgression? I propose that repressed criticisms of social and political trends were displaced onto female-coded
proxies, particularly sexual transgression and hyper-fixation on the female body, which outlived the contexts of
censorship in which they were created. I will foreground Flaubert's novels and the later work of George Sand, and
analyse the legacy of these authors on Émile Zola and Guy de Maupassant.